Towards Digital Collections: Resources for Galleries, Libraries, Archives & Museums

Towards Digital Collections is a new suite of online training materials commissioned by the Towards a National Collection programme which launched in November 2024. The core audience for the training materials are professionals working in the galleries, libraries, archives and museums (GLAM) sector, particularly those in small or medium-sized organisations but with relevance for nearly every digital collection (or collection that could become digital) in the UK.
Building digital collections infrastructure skills
The latent research power in the UK’s collections has never been more important for arts and humanities research. To research collections, researchers have to be able to know they exist and be able to access and use them. We learned in the Covid lockdowns just how important digital access to collections could be, as a tool for research and for engagement.

The issue is that many smaller GLAM organisations do not have the resources, knowledge or expertise to be able to make their collections available in a digital format. This is often not because there is not a will to do the work, but a tight funding landscape, and organisations running on few staff will not often recruit for digital skills first, when they have a building to run and a collection to care for.

These training resources have been developed to give people in the organisation that could benefit the most from practical guidance the tools to start, continue or even complete their journey to digitising collections. The training materials have been designed to speak to different levels within an organisation: to offer practical steps for staff or volunteers who may catalogue or image collections, to give trustees and senior leaders a way to advocate for the importance of digital collections, and to give volunteers the confidence to engage with the process of creating or enhancing digital collections.
Project deliverables
Towards Digital Collections will offer two key benefits:

Resource to publicise the training materials to drive use of them and enhanced skills in the sector, this will be done via engaging directly with GLAM professionals and deliver online and onsite training throughout the UK nations
2. Resource to update the training materials with new information, technology such as software and hardware, and new digital collections practices

We plan to complement the online training materials with a series of workshops which will serve to promote the materials, but also act as stand-alone training for GLAM professionals. Training events will be held in GLAM institutions in each of the four nations of the UK, and online.

Digital technology is changing at a rate which means weeks or months reveal new AI models, digital products, or operating systems. Further investment would enable a staff member to update the training materials in response to these external changes, but also in response to feedback from users in the GLAM community.